E-Health and Media Psychology: Intervention to Promote Sustainable Health and Supporting Inclusion of Vulnerable Groups

E-Health and Media Psychology: Intervention to Promote Sustainable Health and Supporting Inclusion of Vulnerable Groups